RF4 6g: RF key quantities for 6G development

The swift advancement of the upcoming 6G wireless technology anticipates deployment in the early part of the next decade, featuring remarkable specifications geared towards powering digital and highly connected applications. This project aims to extend the metrological support for RF key quantities in line-based systems with connectorised interfaces to meet the challenges being set by the 6G specifications. It will provide foundational support to industries involved in ongoing R&D efforts, fostering the rapid evolution of 6G and strengthening the position of European industries in this fast-growing field.